Mapping of the signalling pathways required for anti-fungal responses using global proteomics

Several fungi, including species of Candida and Aspergillus, are able to cause opportunistic infections in both animals and man. Clinically, invasive fungal infections represent an increasing problem. While uncommon in healthy individuals, several conditions can greatly increase the risk of developing these infections. For example patients undergoing immunosuppressive therapies, either following organ transplant or for the treatment of diseases such as cancer and autoimmune conditions, or those with HIV are more susceptible to fungal pathogens. For these patients, invasive fungal infection represents a major cause of death. Despite the major impact of fungal infections, our understanding of how the immune system combats fungal pathogens and the mechanisms used by fungal pathogens for immune evasion are incomplete.
In this project we will use global phospho-proteomics to examine the signalling pathways activated in immune cells in response to the fungal pathogen Candida albicans. To examine the functional significance of the pathways activated, further studies will address the roles of selected signalling proteins in mediating cytokine production and phagocytosis in response to Candida albicans.
Innate immune cells such as macrophages and dendritic cells provide an initial line of defence against fungal pathogens and trigger an inflammatory immune reaction. Detection occurs via the binding of fungal cell wall derived ligands to a number of "pattern recognition receptors" that include Toll like receptors (TLR) 2 and 4 and the C-type lectins dectin 1 and 2. Activation of these receptors triggers various responses in the cell, key amongst which is the production of cytokines that recruit further immune cells and co-ordinate an appropriate inflammatory response. The simultaneous activation of both dectin-1 and TLRs results in a different cytokine profile to the activation of either receptor indicating that cross talk between these pathways is important in shaping the immune cell response. Interestingly, co-activation of TLRs and dectin-1 induces high levels of the anti-inflammatory cytokine IL-10 but low levels of the Th1 promoting cytokine IL-12 while maintaining production of the Th17 cytokine IL-23; characteristics similar to polarisation of macrophages into a "regulatory" or pro-resolution phenotype. While focused studies have shown roles for MAPK and NFkB downstream of both TLRs and dectin-1, how dectin-1 cross talks with TLR signalling to modify immune cell function is unknown. Additionally it is likely that anti-fungal responses may activate further signalling pathways, but what these are remains to be established.
This project will use proteomic techniques in order to map the signalling responses induced by the fungal pathogen Candida albicans in dendritic cells. Following infection of murine primary dendritic cell cultures, phopho-prorteomic analysis will be carried out to identify the phosphorylation sites induced by Candida albicans. Parallel experiments will be carried out in cells from both dectin-1 and dectin-2 knockouts and double knockouts of the TLR adaptor proteins Myd88 and Trif. This will allow the pathogen induced phosphorylation sites to be placed downstream of the TLR or dectin-1 pathways, and allow models to be created for how these receptors cross talk. Analysis of this data will allow the prediction of signalling pathways and networks activated in response to fungal infection. This will be used to select specific pathways or proteins for further study, focusing on those not previously linked to antifungal responses and those that may act to inhibit inflammatory signalling. For this, both siRNA, small molecule inhibitors and when available knockout cells will be used. Tine permitting the roles of selected proteins may be examined in in vivo models of Candida albicans infection.
Together these studies will increase our understanding of anti-fungal responses and will identify new pat